Field-resolved ultrafast spectroscopy for nonlinear science

Advances in laser-based spectroscopic methods have now made it possible to measure the electric field of pulses of light in exquisite detail, even at high frequencies in the mid-infrared and visible wavelength ranges. In this project the student will develop techniques, based on ultrafast femtosecond lasers, that can record the full electric field of an infrared or visible light pulse after it has interacted with a material of interest. In particular, this will allow a new methodology for obtaining multidimensional coherent spectroscopy data sets on coherent vibrational and/or electronic states in a way that extends and improves upon the current state-of-the-art. Beneficiaries will include researchers studying the structure, dynamics and function of a variety of functional materials, including materials for solar energy and those used in batteries.